innovAtive Business models and design Approaches for extending the in-serviCe battery life of fUture low carbon vehicleS (ABACUS)

This ABACUS project is directly aligned with the research challenge of preserving the value of products at end-of-life and keeping them in productive use for longer. The consortium is led by Jaguar Land Rover and includes G+P Batteries, Potenza Technology and the University of Warwick – WMG. The ABACUS project aims to achieve a waste stream reduction of 50%-70% through new business models and new innovative approaches to battery system design that (a) support the in-service life of the battery and (b) extend its productive life beyond first vehicle installation. The project will define the complete value chain for the battery. It will identify key breakpoints, for example when it is economical to service, test, recover, remanufacture and redeploy the battery. The project will address the strategic need for accurate and easily obtained data for driving commercial decisions that are economically viable and environmentally sustainable. For the first time, strategic circular economy principles such as prevention, modularity, re-purposing and re-manufacture will be embedded with traditional automotive targets for reduced product cost, weight and volume.